Neneview Dairy Development

Neneview Dairies have a herd of milking goats and aim to maximise profitability by producing our own brands of cheese. We are the first goats cheesemakers in East Northants and aim to produce our unique brand based on best artisan recipes. A consultant will help us understand the science of cheesemaking guiding us through correct procedures in order to produce a high quality and safe product. We need to be trained in operating our cheese plant and cheese maturing facilities and how we can produce a product which has the correct balance of proteins, fats and salt levels for cheese quality and safety. We require assistance in writing our Safe and Local Supplier Approval procedures. SALSA is an essential marketing requirement for high profile delis and event caterers.